Synthesizing Photorealistic 3D Scene from Zero to One or Limited Views (SYN3D)

Virtual and augmented reality are poised to be the future of digital interfaces, with companies vying to lead this revolution. Even so, numerous technical challenges stand between us and the full realisation of this technology's potential. One of them is how to allow casual users to personalise their virtual realms, crafting custom 3D content. The most apparent pipeline is to allow users to capture and virtualise real-life objects/scenes. However, this must be achieved using cheap, accessible sensors, like phone cameras, with no requirement for specialized expertise, elaborate equipment, or excessive effort. This setting, which we term "casual capture", remains an open challenge.

The aim of SYN3D is to make "casual capture" of photorealistic 3D content possible. Our mission is to enable the effortless creation of novel view synthesis from limited views (from 0 to 5). In general, such a few input views do not contain sufficient information for compressive 3D synthesis. However, our scientific hypothesis is that 3D synthesis from limited views is still possible by learning, from billion images, the capability of hallucinating unobserved parts of 3D objects/scenes, thus obtaining plausible if not faithful reconstructions, still adequate for numerous applications. To achieve this, SYN3D is committed to ushering in this new era, with pioneering theories, algorithms, systems, and datasets. Particularly, we will build a unified 3D reconstruction and generation system that generates plausible 3D contents from limited views using a probabilistic generator. We will also decompose a whole scene into individual 3D instances, enabling easier editing in 3D.

Our proposal includes the knowledge transfer to the host institution while training the candidate with advanced techniques. The outcomes, delivered as open-source software, promise to make waves in academia and industry alike. In line with EU priorities of being "Fit for the Digital Age" and "Building Smart Cities by 2030."